Bringing genomic capabilities to Vietnamese rice breeding

Technical abstract
The UN places Vietnam in the top 5 countries that will be most severely impacted by climate change. Rising sea levels are the greatest threat to Vietnam, which is a predominantly coastal country, with the threat of seawater inundation of the Mekong River and Red River deltas that are the major rice growing areas. Climate change threatens rice production in Vietnam through increased risk of flooding, salinisation of the soils, periods of drought and newly emerging pests and pathogens. This project integrates the genomics, bioinformatics and crop genetics capabilities available in Norwich, UK with the Institute of Agricultural Genetics in Viet Nam, to bring a genomics capability to rice breeding enhancing the production of rice lines that address the threats of climate change. This will be achieved by re-sequencing a set of Vietnamese rice lines that represents a broad diversity of native Vietnamese rice varieties that have the potential to be incorporated into breeding programmes. These genome sequences will be analysed to identify sequence differences, which will then be related to phenotypic diversity in an informatics platform to provide breeders with markers and genetic variation in key target traits for developing new rice crops for Vietnam.